T2K Project Manager Funding

PPARC Council, in their last meeting, approved the T2K-UK construction phase. As agreed during PPRP review in 2006, I will take responsibility as project manager for all UK activities, and the project will top up my research time (approved by PPGP at 36%). Hence I am asking here for the 64% to bring this up to 100%.